UK-China Joint Centre on Probiotic Bacteria

Technical abstract
The proposed collaboration aims to strengthen this UK-China synergy by promoting joint activities in the following areas of common interest which focus on advancing understanding of:

• Mechanisms by which gut commensals colonise the gastrointestinal tract and exclude pathogens.

• Antimicrobial strategies for controlling gut pathogens

• The gut microbiome in health and disease and the development of SMART probiotics.